An innovative job advert writing tool for recruiters using AI/ML that could reduce time spent writing ads by 96% and increase application rates by 204%

AdBuilder is a UK-based recruitment software SME with a core project team of James Ball (Founder), Andrew Hardman (Head of Strategy), Kate Madden (Project Manager) and James Vickery and Aaron Tello-Wharton (development team).

Writing effective job advertisements that rank high enough in online search results takes a considerable amount of time and effort for recruitment agencies. With the rising cost of advertising online (12% year-over-year increase), agencies need to ensure that every advertisement maximises their chances of attracting top talent while maintaining a profitable level of operational efficiency. On top of that, human errors and biases disproportionately discourage women from applying to available positions. Statistically, women will only apply for a job if they meet 55.7% of all listed criteria (UK Government Equalities Office, 2022).

This has led to a highly competitive environment for recruitment agencies, resulting in a substantial need for a tool that can help them write optimal job adverts that rank high in online job board searches and encourage any talented candidate to apply.

AdBuilder already offers a wizard-based job advert writing tool, but wants to use an AI/ML solution to take the automation to a new level and minimise any effort for the recruiter.

AdBuilder's innovative system for automating the process of writing job adverts will help recruiters to create fully optimised and inclusive listings that compel the best applicants to apply.

AdBuilder's AI will automatically eliminate human error and any unconscious bias or exclusionary terms from the process, and it will be the first AI/ML led copywriting system of its kind for creating optimised job adverts.